Implications of Fuzzy Dark Matter for Galaxy Rotation Curves

The project will study stellar trajectories in fuzzy dark matter halos via numerical simulations of these halos. It will then assess how these trajectories translate into observable rotation curves and compare with measured rotation curves of low luminosity, dark matter dominated galaxies.